University of Leeds and Clipper Logistics plc

To develop and deploy models, incorporating predictive analytics techniques, that will significantly improve the processing efficiency and reduce the costs involved in handling product returns arising from fast fashion e-commerce transactions.